Project Calcommuter

Personal Travel Planning is a very manual and often expensive process which doesn't currently provide valuable personalisation to individual commuters. There are some transport providers in the market who offer cost calculators for their commuter focused products, but these calculators are either only for their own transport service/tickets, or act primarily as a sales pipeline for their own transport solutions. This project aims to determine the technical and commercial feasibility of the "CalCommuter" and produce an automated prototype of the tool.

The CalCommuter will objectively work out the personalised monetary cost, environmental impact and convenience of all commuting options for each employee, using an automated, Mobility as a Service (MaaS) based system -- from flexible and annual season passes for public transport, to cycling, to car sharing, to private car commute and more - for each employee in an organisation. After collecting information on all employee commute requirements and their current commute, the CalCommuter determines all options available for each employee. Importantly, before options are presented back to employees, their organisation can choose to subsidise or introduce new commuting options (such as a cycle to work schemes, park and stride, works bus, subsidised season tickets etc) to align with their environmental and other policy objectives. This way, an organisation not only gets a full picture of their commuting scope 3 emissions, but has the opportunity to remove barriers and nudge behaviour, through incentives, towards commuting habits which benefit: the organisation's objectives; their employees desire for a cost effective and convenient commute; local air quality; and the planet's climate crisis.

The key challenge in this project is developing a technological solution that can automatically work out the cost, environmental impact and convenience of multiple travel options on an annual basis, instead of on a trip by trip basis without the need for without the need for expensive manual intervention each time.

With increasing pressure from customers, shareholders and other stakeholders for organisations to reduce their direct emissions and their scope 3 emissions, the increasing cost of car ownership (not least of which increasing fuel costs), the gradual post-covid return to the office, the introduction of new transport modes and flexible season tickets, plus new legislation trends for Workplace parking levy and Low Emission Zones, there is a ripe opportunity to develop the CalCommuter as a simple to use tool that creates meaningful emissions reductions at an organisation wide scale.